Advanced Grid Services Provided by Optimised EV Community and Fleet Charging

* Zero emission cars, vans and fleet vehicles are the future for transport and mobility.
* However, the installation of EV chargers is being severely limited by a roadblock - the risk that widespread EV charging could place excess electricity demand on the grid at certain times causing instability and blackouts.
* SNRG envisions an EV charging solution that dynamically integrates and responds to vehicle, electricity network and third-party input signals to provide a green, low cost and convenient charging system that automatically balances EV charging loads with grid needs.
* The MyMobility platform will integrate a whole-place approach engaging consumers, suppliers and electricity network operators in a sustainable, scalable, business model.
* This feasibility study will identify the technical requirements for a software platform/app for owners and drivers of fleet vehicles (e.g. councils, residential car-shares, rental companies). Fleets represent the majority of vehicles on UK roads (50,000 council vehicles; 585,000 fleet vans; top-10 rental companies manage 365,000 cars) and 50-70% vehicles are expected to be electric by 2030\.
* MyMobility will enable and encourage the electrification of fleets by allowing:
* More chargers to be installed at fleet sites
* Fleet operators to use the combined storage capacity of their EV fleets to provide services to the grid - making the grid more resilient.
* By managing and aggregating EV fleet battery capacity it is possible to control a population of EVs with significant storage capacity and predictable charging profiles.
* Fleets will be incentivised to charge at times when renewable energy is abundant and rewarded for shifting their charging patterns away from periods of high grid demand.
* Grid services will be based on the commercial needs of fleet EVs (e.g. delivery schedules, cleaning/maintenance schedules, operator route and rental bookings) and the MyMobility predictive energy management and load balancing tools will ensure that vehicles have suitable charge when they are needed.
* This study will also look at the role MyMobility and EV fleets can play within communities e.g. it will benefit electrification of last mile delivery fleets serving zero emission urban zones and contribute to policy objectives on congestion, CO2 and emissions.
* MyMobility could encourage the emergence of residential EV fleets providing a Covid19 community-based alternative to car ownership now home working is more prevalent. Residential fleets can improve mobility access in urban areas where transport funding has been reduced, and include younger drivers excluded from driving by the cost of insurance.